Interplay of Superconductivity, Quantum Oscillations, and Charge Density Wave in YBa2Cu3O6+x

The discovery of copper-oxide high temperature superconductors in 1986 triggered an explosion of experimental and theoretical research into both improving our understanding of their unconventional properties, and promises of future technological innovations. YBa2Cu3O6+x is one of the most studied of all cuprates and remains a fertile material for exploring various exotic quantum phases including, but not exhaustive to, superconductivity.
After three decades, however, many questions regarding these strongly correlated materials remain unresolved. A complete understanding of the transport and Fermi surface properties of the underdoped cuprates remain unresolved, as well as the extent of the superconducting vortex liquid as a function of temperature and magnetic field. Quantum oscillation techniques allow us to experimentally probe and map out the Fermi surface by exploiting the constrained motion of the electrons near the Fermi energy in a magnetic field. The scope of the PhD project is to perform transport, thermodynamic, and quantum oscillation measurements in underdoped YBa2Cu3O6+x in order to resolve the extent of the superconducting vortex liquid state, its interplay with quantum oscillations, and potentially the charge density wave as a function of high magnetic fields and temperatures.